Nu Know: Youth and the future, Growing together.

The _Nu Know: Youth and the Future, Growing Together_ project delivers evidence-informed, interactive, and accessible workshops for parents and carers on adolescent development, disorders, and the social issues affecting young people today. Workshops cover various topics, including emotional development, puberty, relationships, self-image, grooming, gangs, risky behaviour, education, mental health, online safety, and much more.

Workshops are hosted online and in-person, connecting with parents through schools and community networks, as well as through various companies, supporting working parents to access workshops through their employers.

Nu Know workshops support parents to feel:

* more equipped with accurate knowledge and understanding.
* more confident to spot the signs of adverse experiences.
* empowered to have meaningful discussions with their teens.
* aware of sources of support in their local community and schools.

During Nu Know workshops, parents can engage with up-to-date information and recommendations backed by academic research in digestible formats. Parents have the chance to ask questions to experts and to learn from other parents' experiences in an interactive and safe space.